The University of East Anglia and Brewin Dolphin Limited KTP 22_23 R3

To support the ongoing development of a chargeable, financial wellbeing support service for employees across the UK, and in the process gain a greater understanding of individuals' relationship with, and attitudes towards money and personal finances